Quantum infrared with undetected photons

The project explores the application of the Zeilinger's "Quantum Imaging with undetected Photons" experiment. This requires imaging an object using photons which have never interacted with it. The image information is held and accessed entirely through the quantum correlations that exist between two pairs of entangled photons. One of each pair is combined in such a way that the "which-path" information is unavailable, and giving rise to an entirely quantum interference effect from which object information can be inferred. The wavelength of the detected photon can also be different from the image and this is a potential benefit to exploit. The project will explore various nanophotonic nonlinear light sources that can generate spectrally-agile entangled pairs with widely separated wavelengths. This is key. It allows us to "leverage" the generation and detection technology from a technologically rich spectral range (i.e. the visible /Near IR) to a poor one ( i.e. the mid -IR). A host of possibilities (fast pulsed experiments, single quanta counting, tunable spectroscopy etc.) suddenly become possible in the mid-IR.